Chalcogenide Glasses for Mid-infrared fibre optics.

Chalcogenide glasses are a type of inorganic glass material that are formed from chalcogen elements. These include sulphur (S), selenide (Se) or telluride (Te). These are most commonly combined with arsenic (As) and germanium (Ge). Glass melting is the commonly used technique for manufacturing chalcogenide glasses for optical pieces. Melting is generally achieved within a vacuum sealed vitreous silica ampoule. Before sealing the ampoule, the batch is purified to minimise oxide, hydride and hydroxide impurities. Further purification occurs via distillation into the melt ampoule under a reactive atmosphere. The purpose behind the development of chalcogenide glasses for mid-infrared fibre optics is due to their potential to analyse and image tissue in real time, thus allowing for earlier diagnosis of medical conditions and faster medical decisions and treatment planning.